Cranfield University And Glassworks Hounsell Limited

To understand and improve current design and process physics to enable the development of a more environmentally friendly and efficient container glass furnace batch charger.